Portable brain imaging

Traumatic brain injury (TBI) is the most common cause of death and disability among children and young adults. Brain imaging is a prerequisite for effective and timely treatment of traumatic brain injury; however, current imaging equipment is expensive and non-portable and therefore is only available in hospitals. Furthermore, neurosurgical and neurocritical care services are centralised in specialist centres often far from the local hospital. This leads to delays in diagnosis, causing delays in definitive treatment, and ultimately increasing fatality and disability rates for patients. Cortirio will develop inexpensive, portable brain imaging to be used at the scene of the injury to enable faster treatment and triage, thereby reducing disability burdens and saving lives.